Intelligent Implants

To develop intelligent systems for monitoring the clinical outcomes of orthopaedic procedures, this could include, but is not limited to, infection, implant instability, poor bone ingrowth, or poor restoration of joint kinematics.